High-performance risk analytics system capable of operating at one thousand times current speeds with huge savings in resource utilisation.

MatLogica Limited (MatLogica) is a rapidly growing UK-based SME specialising in regulatory technology. MatLogica was founded by Dmitri Goloubentsev, Yauhen Mikulich, Evgeny Lakshtanov, and Natalija Karpichina, a quantitative analyst, a product manager, a mathematician and a strategy lead. Since 2008, regulations designed to prevent banks from taking on too much risk have resulted in banks pushing their modelling capacity and spending 20M annually on additional computing resources. There is a demand for cost-efficient, accurate, low-resource risk management tools. MatLogica's innovation allows users to accelerate analytics for large data sets at approximately a thousand times faster than current programs.